Carbon Abatement Using Surface Engineering Technologies (CASET)

Carbon Abatement Using Surface Engineering Technologies (CASET), BP103K (100815).
Engineering approaches to carbon abatement need to be multi faceted and based on cost effective, energy efficient solutions with high reliability and durability. This project is targeted at three main areas of Carbon Abatement Technology (CAT): improved gas turbine conversion efficiency, anticipated to save in the order of 20% CO2 emissions based on current fuels; fuel switching to CO2 neutral fuels such as biomass; and oxy fuel firing turbines which are linked to carbon capture systems.
These CATs will result in more aggressive component operating conditions. To improve component reliability it is proposed to develop three coating systems to be applied through the gas turbine hot gas path. These new and novel coatings are based on optimisation of functionally graded high temperature structures and offer a low cost solution that can be implemented in the near term, including the possibility of retrofitting to existing plant equipment. Each coating system will be manufactured using an innovative combination of thermal spray and Chemical Vapour Deposition (CVD) processes, over coated with established Thermal Barrier Coating (TBC) systems as appropriate.
The consortium consists of an Original Equipment Manufacturer (OEM), supply chain and universities which will allow the project to deliver the necessary applied research enabling its implementation at pilot stage and component demonstration levels.